Stop Motion Animation Specialist Modelling Construction Set

Animation Toolkit has an established pedigree in Stop Motion Animation Armature manufacture and has worked with some of the greats including Aardman, Peter Jackson and Disney to name a few.

We create Stop-Motion Animation Armatures that are skeletons for puppets that movie makers and animators use to bring creatures and characters to life. They are seen on the big screen, from Wallace and Gromit to Pinocchio and are used by the biggest names in cinema and fantasy to create jaw-dropping special effects and characters that we love and adopt in our everyday lives.

Through an innovative mix of precision engineering, 3D print, combined with augmented reality, Animation Toolkit will bring this dark art of Armature making to the public with their new innovative specialist model kits.

Through the help of free online tutorials and an Augmented Reality platform, the team at Animation Toolkit will help you bring your creatures to life, animate your creations for the big screen while fostering essential engineering skills, cognitive language, storytelling and timing to inspire the next generation of Nick Parks and Deltorros.

The Specialist Model Kits from Animation Toolkit will be made available through leading retailers and Amazon, creating a new generation of Animators.